Legitimacy and Armed Conflict: Characteristics, Sources, Trends

The research project aims at advancing our understanding of legitimacy in conflict zones. This will be done through publications and by engaging with policy makers and the general public. The project rests on extensive field research conducted in conflict zones around the world. More than 250 interviews were conducted in Afghanistan, with ordinary people as well as various authorities, including insurgents, warlords and government officials. Additional field research took place in Bangladesh, Indonesia, Malaysia, Myanmar, the Philippines and Thailand.